Lean Manufacturing

External consultants can establish "Lean" Techniques including "5S", "Value Stream Mapping", "7 Wastes", and introduce flow lines into production to increase capacity and reduce waste. With growth comes major cash issues and managing stock and suppliers will be key to maintaining the fast pattern of growth that is apparent, consultants can advise on ways to manage suppliers and stock to improve cash flow through "Lean" techniques